Aston University and Tropical Starch Company Limited AAKTP 23_24 R1

To replace current outdated drying methods with sustainable modular desiccant dryers with logic controller and concentrated photovoltaic collectors to harness solar thermal and photovoltaic energies for electricity and heat generation.